Quantum Thermodynamics of Precision in Electronic Devices

Quantum technologies exploit the counterintuitive physics of the microscopic world to gain an advantage over purely classical systems.
In order to achieve commercial usefulness, major research efforts are now devoted to scaling up current noisy intermediate-scale quantum
devices. The fundamental challenge to be overcome is noise, whose presence is necessitated by basic quantum and thermodynamic
principles as well as limitations on the precision with which such devices can be measured and controlled. To overcome this challenge,
we need to understand the fundamental thermodynamic limitations on precision in quantum devices. Remarkably, it has recently been
predicted that coherent quantum processes exhibit a new kind of quantum advantage with respect to classical processes: the laws of
quantum thermodynamics allow higher measurement precision for less energy and entropy cost. The ambitious goal of ASPECTS is to
demonstrate, explore, and exploit this novel effect on two of the most promising quantum technology platforms: namely,superconducting
qubits and nanoelectromechanical devices. Specifically, we will design and build quantum circuit devices to experimentally assess the
energy cost of timekeeping and qubit readout. With support from advanced theory and numerical simulations, we will demonstrate
quantum-thermodynamic precision advantage in our measurements. This ground-breaking advance will usher in a new paradigm for
quantum metrology in which quantum-thermodynamic effects boost both efficiency and precision. Our balanced consortium of earlycareer researchers is founded on our strong existing collaborations and our unified and coherent vision for the future of energy-efficient
quantum technologies. Bringing together world-leading expertise in precision measurement, quantum information, and non-equilibrium
statistical physics, ASPECTS will make a deep and lasting impact on the European quantum technologies landscape.